"Beam for Cancer” - research and development of an innovative online rehabilitation program and clinical package to support patients living with cancer through COVID and beyond

Beam is an online exercise platform created to support people with specific health conditions to engage with exercise long term. We have successfully built our product for people with cystic fibrosis (CF), postnatal women and women undergoing the menopause.

Following the huge disruption to healthcare provision worldwide during the Covid-19 pandemic and having been approached by a number of NHS and private healthcare practitioners, we are building out our platform in order to support thousands more people across the UK with health needs to engage in supervised exercise tailored to their needs. Our first offering will be to work with a world renowned cancer centre to provide cancer rehabilitation across the UK through our platform.

Community is important for everyone and our brand prides itself on focussing on this point. We will therefore be running live group classes hosted by a cancer physiotherapist running three times a week to provide the benefits of group exercise classes during this period of isolation. We understand that sometimes we are not able to make classes that we had planned to, or simply do not want to workout in a group - we will have this covered with a bank of specialist and verified on-demand videos to be accessed at any time and as often as required! To help with the difficult journey of undergoing cancer treatment we also have the option for you to join public groups through our platform where you can meet other people going through a similar journey.

That's not all though. We recognise that knowing what exercise to do is daunting and everyone's abilities or desires are different and that what we need is someone we trust helping us along the way. Therefore we will be pioneering "clinic support", not available through any other platform. In this brand new feature, your own oncology team will be able to deliver private exercise classes as often as they can to you and fellow patients from your clinic. _Clinic support_ will include a variety of ways to monitor your health and track activity levels and will include access to an encrypted private messaging system allowing you to seek advice from your team about exercise and rehabilitation so you never feel alone in your journey.

We aim to make a real difference to people with cancer during this difficult time in a way that has never been achieved before.

------------------------

During the course of the original project we will launch Beam Prostate Cancer, providing rehabilitation services and support for people with prostate cancer. The Extension for Impact funding will be invested in improving our current technology platform to make it more scalable and to better meet the NHS governance requirements of different NHS Trusts. This will speed up our time to market of future products to serve other tumour groups and health conditions as well as open up opportunities with more NHS Trusts. This will mean that, before 31st March, 2021, we will be able to launch Beam Breast Cancer (rehabilitation services and support for people with breast cancer) as part of this project.